Pyrolysis Feedstock Analysis and Output Prediction of Synthetic Gas Quality

**Turning Waste into Clean Energy: The Future of Pyrolysis**

What if we could take everyday waste---things like sewage, farm manure, and leftover crops---and turn it into clean energy? That's exactly what this project aims to do. By using a process called **pyrolysis**, we can break down waste at high temperatures without burning it, producing a gas that can be used for electricity, heating, or even as a fuel for vehicles.

But there's a challenge: **not all waste is the same**. Different materials produce different amounts of gas, and right now, we can't always predict how much energy we'll get. That makes it difficult to design efficient, cost-effective systems that deliver **reliable clean energy at scale**.

Our project brings together leading scientists and engineers to **solve this problem**. We'll use cutting-edge analysis tools to study how different types of waste break down in the pyrolysis process. By understanding what happens at the chemical level, we can **predict gas output with much greater accuracy**. This will allow us to fine-tune the process, ensuring we extract the **maximum amount of energy while minimizing emissions and waste**.

This innovation has **global potential**. Imagine remote communities, disaster zones, or farms being able to turn their own waste into a valuable energy source. It could reduce reliance on fossil fuels, lower carbon emissions, and create a more **sustainable future for everyone**.

With the support of leading UK research institutions, this project is set to push the boundaries of waste-to-energy technology. We're unlocking the **full potential of pyrolysis**---and taking one step closer to a world where waste isn't a problem, but a powerful energy solution.